Simply Connect

Based on our earlier work in developing the 'Small Vehicle Transport System' (SVTS), 'Simply Connect'™ will develop and (at the'In-field trials' stage) deliver a fully integrated transport system that is based on ensuring individual journeys are managed to their satisfactory completion, across all journey types, purposes and distances, focused from the user's perspective.
Simply Connect will offer Intelligent Mobility in a form that closely reflects the way we typically travel, and which offers a practical, realistic alternative to the private car for many journeys, whilst extending to freight movements. This approach, enabled by ICT, achieves substantial macro-economic, social and envrionmental benefits, as well as being a comercially valid business approach.
The project will extend across business structure planning and development, transport modelling and business apprasial, vehicle design, impact assessments, and ICT development which covers the full range of requirements.